The Gas Light Lingers: The Cultural and Psychological Legacy of Patrick Hamilton

Almost 100 years after the publication of his first novel, British playwright and novelist Patrick Hamilton remains a relatively obscure name in English literature and a minor figure in academic scholarship. This thesis will contend that Hamilton's novels and plays deserve to be more widely read today, both for the quality of his depictions of human behaviours and thought processes and the pertinence of the themes he portrays. Published before, during and immediately after the Second World War, and typically set in the same period, Hamilton's works depict Britons beset by neuroses, anxieties and feelings of helplessness in a rapidly evolving global landscape. The thesis will explore how Hamilton uniquely captures a sense of psychological suffering in interwar Britain, attributing this to factors including a decline of community, evolving gender roles and expectations of masculinity, and the psychological cruelty of ordinary citizens.
Through a combination of theoretical and empirical research, my thesis will consider how the resonance of these themes has impacted the reception to Hamilton during his lifetime and subsequently. It will also consider how Hamilton has helped to shape popular understanding of these issues, as evidenced by the ubiquity of the term "gaslighting" in contemporary discourse.